Educational Investments: Academisation, 'Entrepreneurial' Interventions and Inequality

What is the future of state funded education in the UK? And who has a say in what it will look like?

Over the last three decades reform in English education has been rapid and unwavering. There has been an onslaught of policy committed to external sponsorship, centralised governance, increased marketization, and diversified school types and structures, all framed as a means of 'raising standards'. One of the most significant instantiations of this can be seen in the academies initiative. Academies are autonomous independent state-schools, and nearly three quarters of secondary schools in England fall into this category. Although the initiative shows no signs of slowing- with every new school that opens coerced into academisation and 'failing' schools converted into academies daily- the same longevity cannot be assured for some of the external bodies investing in the programme. The dangers of the precarious nature of outsourcing public goods to private investors has recently been highlighted by collapse of construction giants, Carillion, and further threatens in reports of the imminent financial struggles of outsourcing hub, Capita. While education has long been understood as an institution that is tied to the market, what we don't understand fully yet is what this all means in the current context of increased and entrenched privatisation and financial crisis. Although unrelenting, academisation is not without its detractors. The academies programme has been called out about the lack of transparency and accountability in its processes, as well as undemocratic forms of consultation that take place during academisation. Localised demonstrations against academisation are also on the rise. This research project aims to look at the academies programme within this shifting context of privatization, crises and protest.

This piece of research goes further than my earlier scholarship. My previous research on academies drew on internal and micro level analysis of the curricula of a single academy school, specifically the 'entrepreneurship education' this particular school operationalised. While a portion of this project is dedicated to writing up this work in academic, collaborative and interdisciplinary ways, this research project also seeks to look both outwards and upwards and to generate an external , broader and more encompassing account of two things: 1) networks of elite actors investing in the Academies Programme 2) local public engagements in, negotiations with and resistance to academisation. To do so the project also looks to map out some of the elite actors and networks involved in two large chains as well as engage community and public audiences in the co-creation of documents on their explereiences of academisation, entering in to dialogue about what the public consider as important for the future of public education.